University of Salford And Reckitt Benckiser plc

To develop an efficient, industry standard, user based methodology to enhance the development and assessment of foot skin solutions in the prevention, protection and healing features.